Stochastic phase space methods for non-equilibrium systems

The aim is to explore and expand the scope of phase space methods for simulating the behaviour of many-body quantum systems out of equilibrium.
As an initial project I will be looking for KPZ behaviour within the OPO regime of polaritons in semiconductor microcavities using existing code for the truncated Wigner simulation of this system. This is to serve the dual purpose of familiarising myself with the methods and how they are implemented computationally as well as answering an open question posed by my group's previous research.
Further projects will then involve exploring related phase space methods, such as positive P, to go beyond what is accessible to the truncated Wigner approximation to study non-classical effects in non-equilibrium many-body quantum systems, such as polariton lattices.